Low Cost Terahertz Receiver from Space

Water Window Limited will be working with a UK supplier to design develop and manufacture a low cost terahertz receiver for industrial applications.
This project will target the highest cost elements of a terahertz receiver chain.